Stress-relieving sugars and bacterial pathogenesis

This project will define the role of a-glucan in the pathogenic species Pseudomonas aeruginosa and Pseudomonas syringae. We have recently identified the GlgE metabolic pathway that contributes to the biosynthesis of capsular a-glucan, a novel exopolysaccharide that coats the surface of mycobacteria and plays an important role in human immune evasion. The glgE pathway genes are widespread, occurring in 14% of all sequenced bacterial genomes including the important plant and human pathogens P. syringae and P. aeruginosa. However the role of a-glucans in organisms other than mycobacteria is currently unknown. Based on our research to date, we propose that GlgE a-glucan contributes to the tolerance of Pseudomonas species to specific environmental stresses. In this way, the Pseudomonas glgE pathway potentially impacts both bacterial survival, infection and pathogenicity. The student will use a combination of bacterial genetics, biochemistry and plant pathogenesis to study the role that a-glucan plays in stress tolerance, particularly in the context of biofilm formation and plant infection. This is a joint proposal between researchers at two world-renowned research institutes; the John Innes Centre and the Sainsbury Laboratory in Norwich, UK. The results of this project will be relevant both in the context of plant pathogenicity, and also to our understanding of opportunistic human infection.